A digital infrastructure to support design for groups and communities

Studio Polpo are experts in facilitating and supporting community projects and processes, as well as in architectural design.
We are familiar with how resource intensive it is to facilitate interactions and group building amongst community groups in a way that respects individual voices and how often lack of resources prevent innovative group process to progress.
We are trying to develop a digital framework that allows us to work efficiently and effectively with community groups, small to large in size, complementing activities carried out in persons (workshops, talks, exhibitions, brief development sessions) with digitally enabled interactions, taking advantage of social media like environments.
This framework will allow us the creation of customised platforms to work with a number of groups via existing well established digital tools.